Anglia Ruskin University and Bertrandt UK Limited

To research, develop, integrate an innovative Virtual Reality/ Augmented Reality capability which will enable the company to widen its core expertise to create new, unique services/products that can be applied to wider markets.